Optimising Synthetic Biosynthesis of Natural Products by Yeast Genome Engineering

Traditional metabolic engineering has allowed us to synthesise a host of heterologous compounds in
industrially pliable organisms for some time now. Successes include the production of human insulin
using E. coli1 or the production of the anti-malarial drug artemisinin using yeast2. However, there are
innumerable examples where a therapeutic molecule has successfully been produced in an industrial
host organism but not at commercially viable yields. This bottle-neck prevents many drugs from
being produced in potentially more sustainable and economical ways. Hence, there is increased
interest to develop novel methods to synthesise heterologous compounds at higher yields.